HyperIon : Demonstrating a Scalable, Industrialised Qubit-Photon Interface (QPI) for Distributed Quantum Computing

To address really valuable problems, Quantum Computing machines must scale to 100k to millions of physical qubits. Machines of this size cannot be constructed monolithically - the roadmap to utility inevitably mandates a modular and networked architecture of processors that are woven together to form a larger, more powerful machine. This project directly tackles one of the most critical components of such a distributed quantum computer: the need for a highly efficient interface between qubits inside computing cores and the wider light-based quantum networking infrastructure.

HyperIon will prove the significant aspects of a first-of-its-kind Qubit-Photon Interface (QPI) prototype, with a clear path towards a full system-level demonstrator and a clear path towards integration with commercial Quantum Processing Units (QPUs) and robust mass production.

Led by Nu Quantum (NuQ), the project partners are the University of Sussex (UoS) Ion Trap research group, and Cisco providing independent end-user input and commercial exploitation support.A foundry subcontractor is assigned, bringing in specialist fabrication techniques suitable for mass-production.

Project will demonstrate and deliver improvements over the current state-of-the-art in the domains of:

**Performance (NuQ)**: single-ion QPI system capable of a 50x increase in entanglement rate together with state of art remote fidelity.
**Path to QPI-QPU integration (UoS)**: innovative wafer-based trap for shuttling a qubit to a cavity-ion interaction zone, compatible with different vendors' subsystems.
**Path to Manufacturability (NuQ-Subcontractor)**: foundry-compliant designs to allow large-scale manufacturing of ion-traps with integrated cavities

The project directly supports the UK's leadership in this critical and emerging market of Quantum Networking to scale Quantum Computing by accelerating the progress of QPI development between Lead Nu Quantum and academic partner University of Sussex.